Active Protein Factory for cost-effective Cellular Agriculture media

Lab-grown meat represents a new frontier in Agriculture by which we might sustainably address the needs of a growing global population in an increasingly challenging environment for traditional farming. Yet considerable Manufacturing barriers remain in order for lab-grown meat to hit the price needed to make a meaningful impact upon Food Security and Sustainability. During production, the cells that become meat require culture media, which is a soup of building blocks that feed their growth plus active proteins that provide stimuli that encourage fast growth into the right types of cells, and then into meat tissues. These active proteins in the culture media are the main drivers of high production costs. For the lab-grown meat sector to be economically viable, we must find cheaper sources for these active proteins. In this project Daresbury Proteins and Cofactory will leverage bioinformatics and AI to mine public gene expression datasets to find new ways to boost yields. We will take the most promising mechanisms into the laboratory to demonstrate their practical utility in Growth Factor over-production. This will create new product lines and open up new markets, and secure valuable IP for both companies.